Apollo Pass

Apollo Pass is a revolutionary primary ticket agency providing a comprehensive service to the
live events industry. This includes; ticketing services, access control, cashless payments and
real-time onsite analytics. At present, the ticket industry is plagued with many economical and
social problems. These include: ticket touting, prolific ticket fraud and counterfeiting, rising
admin fees, and lack of transparency. As the current industry leaders are failing to respond,
consumers, venues, festivals, promotors, the police and Government are calling for regulation
or legislation, but a technological solution is preferable and considered to be more sustainable.
Apollo Pass is the first ticket agency to address these problems. We are developing a product
and system that is tout and counterfeit proof, abolishes admin fees and introduces industry
firsts such as refunds and transfers of tickets. It is extremely disruptive, exceeds every demand
and is set to reform the industry.